Modelling of fugitive emissions from urban drainage systems

Odours from urban drainage systems can be a serious nuisance and health hazard. Measures to minimize related problems can be classified with regard to the stages in odour generation: (i) in-sewer processes during unsteady flow of stormwater and sewage in combined and wastewater networks, (ii) air flow in pipes, (iii) ventilation from sewers to the surface, and (iv) mixing of gases in the atmosphere.

This PhD will focus on formulating and developing a novel mathematical model (based on numerical techniques) for simulation of the second and third above described stages. This model will use the results of an existing sewer flow and quality model as input/boundary conditions/computational field, and will feed its results to an existing air quality model to analyse impacts and measures to reduce unwanted effects.

The modelling approach that will be developed in this project will be tested on a range of situations, such as: a release of large amounts of air from sewers during rainfall, specific issues in coastal zones (tidal effects), hot climates and/or tourist areas, odours due to sewer flooding, and other. Model calibration using field data will be implemented. The ultimate aim is to enable analysis of possible measures to reduce odour problems.